Microbial ecology and coevolutionary relationships of Sulfolobus acidocaldarius with synergistic and competitive partners in hydrothermal ecosystems

Sulfolobus acidocaldarius is an extremophile archaeon that thrives in the harsh environments of hydrothermal ecosystems. These ecosystems are characterized by high temperatures, acidic pH, and high concentrations of metals and other chemicals. Despite these extreme conditions, S. acidocaldarius forms complex microbial communities with a variety of other organisms, including bacteria, archaea, and viruses.

The goal of this project is to investigate the microbial ecology and coevolutionary relationships of S. acidocaldarius with its synergistic and competitive partners in hydrothermal ecosystems. The project will use a combination of approaches, including field sampling, laboratory experimental evolution, and genome analysis.

Samples of microbial communities from hydrothermal ecosystems will be characterised and co-evolved against other extremophile microbes. The samples will be analysed to identify the different organisms present and to characterize their interactions. Laboratory experimental evolution will be used to investigate the mechanisms and dynamics of cooperation and competition between S. acidocaldarius and its partners. Genomic sequencing will be used to integrate the data from the field and laboratory studies to develop a better understanding of the dynamics of microbial communities in hydrothermal ecosystems.

This project has the potential to make significant contributions to our understanding of microbial ecology and coevolution in extreme environments. The findings from the project could also lead to new ways to develop sustainable technologies for biomining and bioremediation.